Light from the East: Transforming research access at Durham's Oriental Museum

Durham University's Oriental Museum is home to over 34,000 artworks and cultural artefacts drawn from across North Africa and Asia. The museum's holdings are of the highest quality and two of the collections (Ancient Egypt and China) have been granted ACE Designated Collection status in recognition of their pre-eminence and outstanding research value. The area of Heritage and Culture has been identified as a key strategic research theme and is an acknowledged research strength across the University.

The Oriental Museum is a major regional cultural attraction, and also sits at the heart of Durham University's academic programmes, supporting multiple undergraduate and postgraduate teaching modules across diverse departments and faculties and attracting academic researchers not only from the host institution but also from across the UK and around the globe.

Over the past decade, significant sums of money have been spent on upgrading and enhancing the museum's public-facing galleries and facilities, resulting in increased visitor numbers and underpinning vastly expanded schools engagement and widening participation programmes. Moreover, the elevated profile of the museum has resulted in it attracting the donation of number of large and important collections.

The development and delivery of the Durham University Library and Collections "Discover" collections database has also impacted massively upon the research use of the Oriental Museum's collection, which in the past two years has attracted researchers from 27 countries worldwide.
When it was originally opened in 1960, the Oriental Museum incorporated no dedicated space for storage or academic researchers. Space to support these core activities has been created within the museum, but neither the current research space nor object storage facilities are adequate to meet current needs. In particular, we are at present (pre-Covid) unable to support more than one researcher on-site at a time.
The present storage facilities are cramped and difficult to access, and shortage of physical space has meant that some important material has had to be relocated to a remote external store, splitting the collection and creating major access challenges for researchers. Central to the problem of storage is the reliance of the museum on aged (1960s) fixed storage cabinets. Our current reliance on this inflexible fixed system means that we are unable fully and effectively to exploit the available storage space within the museum. In addition, the existing cabinets fail to meet modern standards for security and environmental control.

In order more effectively to open up our collections to researchers, we are seeking funding to upgrade our existing research and storage facilities. We have identified potential to repurpose existing museum-managed space in order to develop and equip a bespoke research facility (complete with supporting library) that will be capable of accommodating up to four researchers at a time. This development will quadruple our capacity to manage onsite researchers, and create additional capacity for us to support student engagement (especially postgraduates and student internships).

The replacement of the existing fixed cabinet storage system with roller racking will be transformational and will address serious existing issues relating to conservation, security and access. It will not only create the additional space that we need to repack and re-shelve the collections currently held at the Oriental Museum, but will also allow us to return to the main museum space those parts of the collection currently held offsite. This will ensure that students, academics and researchers working within the new study facility will have ready physical access to the full collection.